Measurement of Associated Higgs production in the bb final state with Deep Learning.

The ATLAS experiment expects to approach 5 sigma sensitivity for the measurement of Higgs decays to b-quarks by the end of the current run. Deep learning may offer approaches to enhance this sensitivity beyond current predictions. This project will develop applications of deep learning to particle physics analysis with a focus on the measurement of the Higgs boson decaying into b-quarks when produced in association with a vector boson.